Multi Purpose Flexible Filling Line

A small scale beer bottling system providing a flexible process that can manufacture both bottle conditioned and carbonated products. The appropriate type of condition for each beer style can be provided. The bottling system will transform the profitability of Yeovil Ales allowing us to compete on both quality and cost terms with regional brewers. We will grow direct internet sales by providing distinctive products, made with the most appropriate bottling process. It will further help us to target export markets with distinctive, higher margin products.